Development of an Implanted Microchannel Peripheral Nerve Interface

Advanced prosthetic limbs are now capable of performing complex movements which can closely imitate real limbs. However, current methods for controlling prosthetics are based on electrical signals from muscles, which limits the potential for natural control and requires constant attention and conscious effort. Direct interfacing with the nervous system is needed to enable users to effortlessly control robotic prosthetics with thought alone. Implanted peripheral nerve interfaces are capable of recording signals from nerves in the amputation stump and can even stimulate them to convey touch. However, further development is needed before devices are ready for long-term use in humans. This project aims to aid in the development of a novel type of regenerative nerve interface, which has been shown to elicit excellent electrical properties. This project will address the design issues with current models and develop the microfabrication techniques, in
order to produce a nerve interface which is closer to being suitable for clinical use.
The project falls within the remit of "frontiers in engineering and technology" and "transforming health and healthcare"